Influenza A virus evolution: Determining the key factors that influence emergence of influenza variants of animal and public health significance

Our research aims to understand the complex evolutionary pathways that result in the emergence of influenza virus variants that pose a threat to human and animal health. The project will identify viral and host factors (particularly in poultry and pigs) which determine the potential for emergence into new hosts and explore how this understanding can be used to implement effective control measures such as vaccination.
We take an inter-disciplinary approach to One Health questions, by integrating surveillance, virology, ecology, and state-of-the-art antigenic and genetic computational analyses to understand pathogen evolution.
Along with training and guidance, you will have flexibility to shape the project according to your interests.